BLEND - Innovation in Functionally Graded Materials

The BLEND project will test and validate a manufacturing system for combining two different metals into a single part. The resulting part will be made the two metals blended together with computer controlled proportions at any given point. This continuous change of chemistry along the length of the part will result in corresponding unique performance properties along its length. This will enable the part operate in a highly demanding use environment, yet without the complexity or weakness that are normally induced when joining two parts made of different metals together.